Sustainability in Scotch Whisky Production

"Analytical Science offers the best hope of fulfilling the objective of a more efficient whisky industry through a deeper understanding of the processes and raw materials involved.
This project will expand current knowledge of whisky manufacture through the use of sophisticated analytical methods including solid and liquid state high resolution nuclear magnetic resonance (NMR) spectroscopy, gas-chromatography coupled with mass spectrometry (GC-MS), pyrolysis GC-MS, Thermogravimetric analysis (TGA), inductively-coupled plasma mass spectrometry (ICP-MS) and infra-red (IR) spectroscopy. Novel flow methodologies available through engagement with the Continuum Flow Lab will be investigated to determine if they can aid understanding. Continuous distillation and -fermentation interrogated in flow will produce further insight into the evolution of these critical parts of the whisky-making process, in real-time. NMR spectroscopy will be used to profile fermentation as-it-happens, enabling the identification of material-and process related factors that impact on efficiencies.
"